Towards Net-Zero Construction: Leveraging Novel In-Transit Monitoring Tools to Minimise Overspecification and Carbon Emissions in Concrete Production

Concrete is the world's second most consumed material after water, with over 90 million tonnes produced annually in the UK (MPA, 2021). While essential to modern infrastructure, its production carries a significant environmental cost due to the carbon intensity of Portland cement. A major inefficiency in current practice is overdesign, where excess cement---often 20% or more---is added to minimise risk under variable batching and site conditions. This practice leads to unnecessary emissions and material waste, even though performance requirements could be met with leaner mix designs.

This project addresses this challenge by demonstrating an advanced digital monitoring and quality control system in real operational environments. Developed by Cloud Cycle, the system integrates truck-mounted sensors with an IoT monitoring platform to capture real-time data on fresh concrete properties during transport and delivery. This capability ensures more consistent batching across loads, enabling the safe reduction of binder-related safety margins and effectively eliminating overdesign. As a result, cement use can be optimised without compromising quality or reliability, directly reducing embodied carbon. In addition, the system detects defective batches before placement, minimising rejected loads and wasted resources.

Unlike traditional slump tests, which provide only limited insights into workability, the system applies the principles of rheology---the science of flow and deformation---to monitor yield stress and plastic viscosity. It also measures the water/binder ratio, a critical parameter for both fresh behaviour and long-term performance. By combining these measurements, the system can define "workability zones"---acceptable flow ranges tailored to specific materials and environmental conditions as well as actionable data to support real-time mix optimisation.

The focus of this project is to validate the technology under operational conditions at a ready-mixed concrete batch plant, building confidence for industry adoption. Performance will be benchmarked against established metrics (% reduction in emissions/materials used), while an independent environmental impact assessment by the Carbon Trust will quantify carbon savings and resource efficiency gains.

By proving that consistent, data-driven batching is achievable at scale, this demonstration project provides the evidence base for wider commercial deployment to pull on already established decarbonisation levers. The outcome will be a practical, field-ready solution that supports the adoption of low-carbon concretes while reducing unnecessary cement use---delivering both environmental and economic benefits for the construction sector, and supporting the UK's transition to a low-carbon built environment.